QRYPTON - Quantum secuRe crYptograPhy to secure IoT devices in deep submicrOn Nodes

The QRYPTON project will deliver a TRL8 demonstrator of a unique quantum-driven cryptographic solution to secure Internet of Things (IoT) devices. IoT devices must be secure as cyberattacks keep evolving and increasing. Globally, +1bn IoT attacks occurred in 2021, a 100% increase from 2020. IoT attacks cost Europe €20bn/year. Today, IoT devices are injected with secret keys by third parties during manufacture, which is risky, complex and expensive. Our solution completely eliminates this step by providing a patented silicon design (QDID) which easily integrates into any IoT device to generate multiple unforgeable keys on-demand. Exploiting the inherent randomness of quantum tunnelling at the oxide level of semiconductors, we can deliver the highest possible security. Keys are securely managed by our proprietary software (QuarkLink), which can use QDID or any other Root-of-Trust (RoT). This project will scale down QDID to deep submicron processes (<12nm) and productionise QuarkLink.